Atom Interferometry with Ultracold Strontium Atoms

Atom interferometry is an emerging field that exploits the wave-like nature of atoms to perform highly precise measurements. We aim to optimize the full cooling sequence and the further development of cooling methods to improve the available atom numbers of fermionic strontium for basic science applications, including gravitational wave detection, dark matter detection, and quantum metrology.